The development of an innovative vehicle security barrier system

Terrorism is a significant threat to the UK, Europe and wider world, which shows little signs of abating. In response to recent vehicle attacks on 'urban soft targets', civil protection authorities are seeking improved safety measures. Soft targets can be described as members of the public who are exposed to increasing security threats within an urban area into which large numbers of citizens are freely admitted e.g. celebratory events, markets, concerts, sports events etc. In NaCTSO latest guidance, robust physical barriers to keep all but authorised vehicles at a safe distance have been highlighted as a main protection measure. Rosehill Polymers has developed the Impakt Defender: a highly innovative physical security system designed to protect people, buildings and infrastructure from hostile vehicle attack. Requiring no foundations, the surface mounted system can be rapidly deployed as a temporary or permanent security measure. The innovative system, manufactured from recycled rubber, is significantly lighter than competing VSBs. Its unique design means it does not require foundations or ground fixings, yet provides excellent impact resistance and is capable of bringing to a stop a heavy vehicle travelling at 48km/hr. Rosehill develops engineered rubber products and systems. Their range of innovative systems include the Anti-Trespass Panel (ATP), which is used to deter access to prohibited areas and is exported all over the world.